South African Anti-Nuclear Cultures and Atomic Publics: Informing a Post-Liberal Nuclear Order?

Attentive to continuing global shifts and anticipating a 'post-liberal' international area, this research will explore marginalized knowledges of nuclear activity, investigating how these differ from and intersect with the understandings of 'nuclear activity' that underpin international institutional nuclear governance. Taking South Africa as a case study - due to its unique positioning as a nuclear disarmer, uranium producer, post-colonial and post-apartheid state - this project will contribute to scholarship and activism by providing a platform for theorizing alternative forms and practices of nuclear governance. It is a response to emergent global conditions, which threaten to undermine an already fragile and inequitable nuclear order.